Struvite and plant efficiency

Development of analysis protocols to improve understanding of the mechanism for Mineral deposits formed on control infrastructure on water treatment sites with an aim of development of more efficient and environmentally robust technologies for elimination or control.